Enhanced Research Capacity

Technical abstract
Heterologous expression systems are a key resource for our ISP as a whole. In the previous ISP we developed numerous such systems for generation and study of specific metabolites, proteins and whole pathways, and for pathway engineering. Examples include the production in N. benthamiana leaves of gram quantities of the triterpene ß-amyrin as a substrate for further experiments; investigation in N. benthaminana of proteins that regulate chlorophyll degradation in pea; production of the iridoid alkaloid intermediate strictosidine in yeast and the use of Streptomyces superhosts for expressing biosynthetic gene clusters from intractable bacteria. The need for multiple, flexible systems will increase as more, and more diverse, pathways and products are discovered, characterised and engineered. The N. benthamiana transient expression system has proved of particular value for the production of virus-like particles (VPLs) because of its safety, low cost and speed. Project Leader Lomonossoff has shown that these particles, which lack endogenous nucleic acid, can be used in diagnostics and for production of human and farmed animal vaccines. However, issues including scale, product stability and problems of appropriate expression of multiple genes must be solved in order to optimise the N. benthamiana system for this and other purposes.

In this Project we will enhance and optimise our capacity to use heterologous expression systems. The advent of the Leaf Systems® facility (2017) will provide a unique opportunity to produce proteins and metabolites in N. benthamiana on a scale suitable for our research and for investigation of the translational potential of our discoveries. We anticipate that a single batch of plants in this facility will produce up to 10 g of a given protein and 1 g of a natural product. To capitalise on this opportunity we need to improve and refine methods for production of VLPs (Objective 1), and tailor N. benthamiana for specific purposes (Objective 2), for example by removing leaf enzymes that modify metabolites of interest. We also need to increase the capacity and flexibility of other heterologous expression systems, to scale up production of low-abundance proteins and metabolites (Objective 3).